Early Careers Research at the Library of Congress funded by UKRI / the UK Government

This research project seeks to investigate a wide range of political, military, and business archival sources held at the Library of Congress. It plans to utilise historical source analysis to extract information relating to the international armaments sector from 1870 through to 1918. More specifically, it looks to trace the movement of arms technology and products between America and Great Britain. In so doing, it will assess the complex and evolving connection that both nations had with weapons manufacturers and the role which armaments increasingly played in relations between them. Covering periods of both peacetime and war, international trends will be extracted which can then be contrasted against domestic military-industrial interactions.